SPEED - Speed Profiling & Enhanced Efficiency Determination

Incremental and Amey will bring together their skills and solutions to develop SPRINT. A first of a kind look into the granular detail of performance inefficiencies caused by speed restrictions.

SPEED will integrate existing data from Incremental's AEGIS and Amey's SPRINT solutions to overlay speed restriction data with speed profiles for differing class units to understand the impact speed restrictions can have on sectional running times, but also to identify where performance initiatives could be put in place to improve overall performance of the network.

To do this, Incremental and Amey will combine to-the-second berth-level information, accurate GPS movement data, train descriptor information and the live possession planning database to fully map train movement across the network.

The large array of detailed data shall allow users can accurately identify:

* Which speed restrictions are causing the most impact to performance on a cumulative basis,
* How speed restrictions affect differing class differently
* How acceleration and deceleration vary at different speed restrictions,
* Which speed restrictions cause the most knock-on effect to the timetable,
* How driving technique differs amongst the fleets.

In addition to allowing users to accurately identify locations causing the largest impact, it will provide rail colleagues with all the necessary information to proactively mitigate these issues and optimise performance.